Scale-up and techno-economic validation of a biobased monomer production process (based on a novel synthetic biotechnology platform) for use in a new generation of highly functional and biodegradable bioplastic polymers (BioMonomer-Scale)

"Biome Technologies seeks to enhance its development of next generation, bio-based molecules to provide the company with a portfolio of high-value, high-performance sustainable polymers. These in turn will further strengthen the competitiveness of the company and contribute to the transition away from the fossil-oil based polymer industry.This project, in collaboration with the University of Nottingham, will use a robust, metabolically diverse organism (_Cupriavidus necator_), in a contained environment, to produce target bioplastic monomers at pilot-scale.

The work uses advanced synthetic biology techniques and state-of-the-art processing for the production of highly biodegradable, compostable and recyclable bioplastic polymers suitable for flexible packaging applications.

This project builds on previous work by the partners and has the potential to significantly contribute to the UK's scientific and commercial position in the field of advanced bio-based and compostable packaging material development, allowing the UK to reach its 25-year environmental target."